Visual navigation in ants: from visual ecology to brain

All animals have a basic sense of direction, but most can also learn cues in their environment to enable them to navigate between familiar locations. For both humans and ants, these learnt guidance cues are primarily visual, and autonomous robots are being developed that use similar cues. Our goal is to understand how the tiny brain of the ant is capable of supporting navigational feats - without GPS - that are superior to any current robots, and often better than humans.

Ants have strong evolutionary pressure to be successful navigators, as to survive they need to forage for food and bring it back to their nest. They have been shown to rapidly learn visual cues surrounding nest and food locations, and to develop memories for long routes through complex terrain between these key locations. But what is stored in memory, and how is used to guide behaviour? Alternative hypotheses include: A) they store 'snapshots' of the surrounding scene from a particular point of view and try to match these when returning to the same place; B) they detect prominent landmarks or features, and use those locations to triangulate their position; C) they process the visual scene into a compact and robust internal representation that they can use flexibly to recognise their current location and to determine the correct course to a goal.

We will use a mixture of experiments and modelling on wood ants to investigate these possibilities. Our approaches will include 'top-down' analysis of what information is actually available in the natural scenery of the wood ant habitat for navigation, and bottom-up investigation of which brain areas seem to be crucial in navigational tasks. The latter approach is motivated by evidence from other insects that memory of patterns (consistent with hypothesis A) are stored in a brain area called the mushroom bodies, whereas abstracted directional information (consistent with hypothesis C) is processed in a different area, the central complex. We will carry out the first ever experiments to test if brain lesions in these areas affect visual navigation in ants.

We will also develop a novel treadmill system in which ants can be placed on a sphere, and walk freely while their forward and rotational motion is compensated to keep them in the same position and orientation. This will allow us to test ants in a virtual world in which we can independently manipulate different parts or properties of the visual scene, and track the immediate effect on navigational decisions. This work will be complemented by developing an equivalent 'virtual ant' simulation that can be tested with the same experimental stimuli. The brain of our virtual ant will contain computational algorithms corresponding to the hypotheses above, so that we can predict what the real ant should do if that hypothesis is correct. We will also test neural network models corresponding to the brain circuits tested in the lesioning experiments.

Understanding the ant brain should give us insight into navigational mechanisms used by other animals, including humans, and also suggest new solutions for technology.

Technical abstract
We will use complementary methodological approaches to understand the nature of the visual memory that supports navigation in ants. We will develop procedures for carrying out brain lesions in ants, targeting a range of locations in central complex and mushroom body, and investigate the consequences in visual navigation tasks. Subsequent histology will allow us to correlate lesion locations with behavioural deficits. In parallel, we will establish a new experimental system using a compensatory treadmill to allow precise control over the visual stimulation provided to freely walking ants. This method will enable extremely rapid and minimally invasive transfer of ants from a conventional arena training paradigm to this controlled testing paradigm, supporting high-throughput experiments. These experimental methods will be coupled with analytical approaches to the information content in natural scenes from the ant habitat, to refine the stimulus paradigms and provide realistic input to computational models. An agent model (a simulated ant moving through a virtual world) will allow us to test specific algorithms for visual navigation under precisely parallel conditions to the animal, and thus allow us to devise crucial paradigms for the experimental system under which alternative models make different predictions. In particular, we will examine what are the critical eye regions, the essential image information content, and the most efficient and effective encoding and retrieval schemes to account for navigational behaviour. In the same agent model, we will also test more detailed models of the relevant brain circuitry, to understand how it could support such processing, and close the loop with predictions for new trackball and lesion studies and potential extensions towards single-cell electrophysiology of neurons in relevant brain regions.

Potential impact
Insect-inspired visual algorithms have many potential applications in technology, as they offer efficient and economical solutions to real-world problems, including detection and tracking, visual stabilisation, impact prediction, and the focus of our study, navigation. Sensor and computational systems directly derived from research on insect behaviour and neurobiology have been applied to car safety systems, autonomous air vehicles and robotics. In most cases this has involved relatively simple reflex behaviours, where biological knowledge of the mechanisms is better established. We plan through the current research to make a significant advance in understanding the more complex algorithms that allow insects to navigate robustly and reliably, and will actively explore the potential for transfer to engineering in two main domains.

1) Supporting human navigation through the development of apps for mobile devices. While satnav has revolutionised human way-finding, there are still a number of scenarios in which it is unavailable or inaccurate, or simply not appropriate to the task, such as remembering routes through corridors in a multi-story building. This is both an everyday problem and one that is important in specific contexts such as hospitals where age-related memory loss complicates an already challenging task. An insect-inspired approach has a number of advantages in this context: it does not rely on object recognition; it is relies on the global scene and is thus relatively robust to local change; it does not involve hefty computation hence is viable to implement on small cheap devices; it depends largely on a single visual input (i.e. without direct depth information) so can exploit the ubiquity of cameras on hand-held devices. In the Pathways to Impact we describe our specific plans to develop and evaluate such a mobile phone app.

2) Supporting robot and autonomous vehicle navigation. Our intent here is not to challenge the current paradigm in autonomous car and conventional robotic development which relies on building complete 3D representations of the environment to plan motion, but rather to focus on systems that are suitable for small, cheap robots with relative limited computational power. A target application is agriculture, which is recognised as an industry with huge potential to benefit from increased automation if the problems of dealing with complex, cluttered natural terrain (very different to road systems) can be solved. Many of the advantages described above for the insect-inspired approach translate equally to this scenario, with the additional advantage that the navigational solutions of insects evolved for precisely such environments. Both Edinburgh and Sussex are already active in robot research and have excellent contacts and infrastructure to take this work forward, as described in the Pathways to Impact. Solutions in this domain may generalise to other important areas such as environmental monitoring and clean-up.
Both the technologies described above have obvious potential for societal benefits and link to RCUK national priorities. In addition, ant navigation research is a very effective topic in public communication of science, as the problem faced by the animals is easy to present and imagine, but the abilities exhibited by this 'mere insect' highly surprising and impressive. We already have extensive involvement in outreach activities that present the 'navigation challenge' faced by ants to humans and use this to generate interest and understanding in biology and computation; with an additional side-effect of providing data on human navigation. As described in the Pathways to Impact, we plan to expand this approach to a web-based citizen science experiment. This will provide a better transfer of information than traditional science outreach through both higher quality engagement and higher quantity involvement.